Measurement and in silico prediction of pharmaceutical biotransformation in wastewater

Doing a PhD project like this would help me develop valuable transferable skills and be a consistent testing of critical inquiry, creativity and negotiation skills in a field where environmental toxicology, bioinformatics and machine learning intersect. With my experience in analytical techniques
such as LC-MS, I am eager to explore other facets of biopharmaceutical research in environmental settings especially where computer assisted modelling is concerned.